CAPRI

The CAPRI project will design & deliver a complete, market ready, mobility service deployable in urban scenarios using trusted secure PODs and systems supported with a 'complete package' of viable business cases, legal, regulatory, insurance recommendations to enable quick and easy deployments. A series of trial deployments demonstrate increasingly complex POD-based mobility services. Whilst addresing all CCAVs priority areas, including cyber security of vehicle and data validated real-time controld systems, our focus is on innovative business models based around POD mobility services.